400 Million Years of Sugar Transport in Plants: unearthing the evolutionary origin of the phloem in the Rhynie chert

Working at the interface between the Life and Earth Sciences you will investigate major unanswered questions about one of the most important but least well understood plant tissues, the phloem.